Manchester Metropolitan University and Eurocell plc

To create innovations in recyclable materials and advanced process engineering for the development of new building products to support the construction industry in helping the Government solve the housing crisis.